An Internet of Soft Things

The Internet of Soft Things project asks how a radically connected world can be designed to benefit human wellbeing, and in particular, what types of experience will be enabled by smart textile interfaces as an important part of this vision of the future.

One in four of us is likely to experience mental health problems at some time in our lives, and wellbeing has come to be seen as a 'grand challenge', crucial to the future of our cities and even our security. In the UK, the coalition government committed to measuring national wellbeing through an Office for National Statistics programme, and anxiety is understood to be more than a 'mere curiosity'. However, social stigma often leads individuals to hide difficulties instead of seeking help: in the past, the vast majority of clients using the mental health charity MIND would have been through psychiatric services and still be taking medication. Today the charity finds that this is changing, with increasing numbers of people walking in off the street. Managing the anxiety and distress of individuals so that they are at lower risk of becoming disturbed or dysfunctional (and therefore prescribed medication) has become an important part of MIND's work. While in the past evidencing the cost benefits of non-medicalised approaches to mental wellbeing has been difficult, research undertaken in Western Finland presents compelling figures for talking therapies (for example, presenting cases of schizophrenia are claimed to have been reduced by 90% over the last 25 years).

The project will draw on this and other relational approaches in psychotherapy and counselling. The Internet of Soft Things project will add to the debate in the design community about how we name the beneficiaries of design ('user', 'human', 'person'?) and champion the move from an individual to a collaborative, social model of meaning making. This new Person-Centred Approach to Design is important because it will enable us to move beyond the current deficit model and narrow focus on what people lack or need, to look at the positive things and meanings people bring to situations and communities. Design will be able to engage more meaningfully with calls for wellbeing through a better understanding of people's potential for growth and capacity for meaning making and a new ability to design for people's ongoing creativity and empowerment. There are parallels between the scale of mental health issues and a purely technological vision of the Internet of Things (IoT); that is, that it occurs everywhere, but is often concealed. If the statistic of one in four people experiencing mental health problems is powerful, it becomes even more pervasive if we consider the mental wellbeing as a continuum upon which every one of us sits (and moves).

This project will build on recent research in smart embroidered interfaces to explore the potential benefits of an Internet of Soft Things for mental health and wellbeing. It will draw on recent research in wearable technology, which has challenged many of the initial assumptions of 'ubiquitous' computing, namely, that it should be concealed, and that we should not be aware when we are acting through it. These assumptions have led to a belief that no new things or forms need be developed, as technology would merely be hidden within the objects already familiar to us. In fact, what the last two decades of wearable research have shown is that an expressive use of technologies works better with the way we manage our social identities through things. There is therefore scope to explore a range of existing and new experimental forms for personal networked design concepts while addressing the pressing need for more robust and reliable textile interfaces.

Potential impact
This research focuses on building new knowledge and practice in designing for wellbeing and mental health service providers in an Internet of Soft Things. Through a built-in process of reflection, this knowledge will be captured and made available to future interdisciplinary teams of designers, scientists and user communities working in the wild. The project's impact aims are to:

o Train staff in non-medicalised mental healthcare to work with smart textiles as part of workshops with service users
o A practical toolkit will be co-developed as part of the project comprising basic materials, tools and instructions for building personal textile interfaces
o An accompanying booklet will gather the learning of the participating Notts Mind Network staff and present case studies and guidelines for running workshops with service users along a number of themes (such as significant sounds and narratives, managing privacy in networks, and confidence through skills development)

o Inform staff in non-medicalised mental healthcare about the issues and opportunities for their clients in a networked society
o Through reflections and dialogue across the team, sector specific knowledge will be shared and possible implications teased out
o These will be brought together in a presentation format and disseminated to the national UK Mind Network, Open Dialogue groups in the UK and overseas, and members of The Consortium of Therapeutic Communities

o Support third sector provision of wellbeing and mental healthcare provision
o This sector is fragmented and reliant on charity and project funding; we will bring together a range of groups to identify future research in the Internet of Things to create a meta-level network of networks so that they may support each other and share resources
o We will provide a number of demonstration days and discussion events to facilitate future research in this area

o Inform wider policy change with regards wellbeing and mental healthcare provision in the UK
o Nottingham Healthcare Trust has shown interest in the evidence emerging from the Open Dialogue model of treatment, in which networks of family and significant others are closely involved
o This project will benefit from senior representatives from the NHS sitting on the board, and will contribute to ways of working towards wellbeing that do not begin with a deficit model of the individual

Our demonstration days will form part of Nottingham Mental Health Awareness Weeks, the annual ITAG Conference held annually in October in project active years at NTU; work in progress will be exhibited and presented at the Arcintex symposium being hosted by Nottingham Trent University in February 2015, and final demonstrators shown at Arcintex Feb 2016.

To maximize the desired level of impact we have brought together an advisory board of experts from the relevant professional communities in mobile and cloud computing, mental health and wellbeing, and smart textile research, including senior managers from the National Health Service in Nottinghamshire.

For the Nottinghamshire Mind Network, the outcome will be an actionable plan for providing the new Mind venue in the centre of Nottingham with a unique identity, designed around the findings and collaborative process of this project. This new venue will provide a space for increased public interaction through lower stigmatization of mental health issues, and will become a centre for future arts-led research.